Chilli

If Sweet Heat Chilli are awarded this voucher then we could continue with larger production, labelling, product development, quality control with expert advice and guidance from Lincoln University.